New Physics searches in B and D meson decays with Machine Learning

This project aims to discover physics beyond the Standard Model (SM) by using advanced machine learning techniques to study a vast number of B- and D-hadrons (bound state of beauty or charm quarks respectively) with unprecedented precision at current and future CERN facilities. The proposed research has two main branches: 1) Development of GPU based 4-body amplitude fits of decays of B- and D-hadrons using TensorFlow; 2) Development of fast simulation of both the collisions as well as of the response of particle physics detectors using Generative Networks.